ZEETA Zero Emissions Truck Testing Automation

Leyland Trucks currently do not produce any BEV trucks through primary production processes at their site in Leyland. Current commitment from PACCAR provides the Leyland team with a 10 truck/shift solution which will combine both ICE and battery electric vehicles on one production line. The team believes that, through innovations relating to automation and advanced testing, productivity can be increased and production of BEV trucks can be scaled to 30+ trucks/shift. This activity would put Leyland Trucks at the forefront of innovation within the PACCAR group and would allow them to take their place as the global net zero centre of excellence for BEV truck manufacture across the PACCAR group. This project would help safeguard up to 120 jobs at the Leyland site in the North West of England and enhance the capability at the site for any future projects.